Enhancing a device management solution to improve the ability for NGOs and volunteer groups to assist in the COVID-19 crisis.

Our project proposal will add features our existing device management software so that it can be used by volunteer and NGO teams to combat the COVID-19 epidemic. This will enable the smartphones of these organisations to be updated with the latest apps and information , and provide them with a suite of services to better manage their organisations. The revised version of the project will include technology that will be easy to install by a QR code by using a phone rather than needing access to a laptop, which will be vital for NGOs and charities operating in the field to easily onboard new devices.